Net Zero Living Spatial Planning Tool

This innovation project is focussed on bringing spatial data science to the world of Local Authority Plan Making to reduce the lifestyle carbon emissions of future planned UK population.

Between Bioregional (lead) and Space Syntax, we have two proven spatial models to support Local Planning Authority (LPA) decisions around the location of future housing, employment and social infrastructure. Namely, Bioregional's **Carbon Spatial Planning Tool** (developed in partnership with Greater Cambridge) and Space Syntax's **Walkability Index**.

Joining the two will bring a robust, proven digital solution to Local Planning Authority users and Private Developers.

This project will allow Bioregional to transform the current tool to an interactive dashboard that automatically draws on Space Syntax's Walkability Index to map the whole of the UK based on open source and proprietary data.

This will produce a seamless User Experience with a robust, independent, and evidence-based methodology rooted in combining Big Data and GIS.

We propose to perfect the integration of these tools by working closely with Local Planning Authorities with a current need for this digital solution and consulting Private Developers for its future use.